An Integrated App for Golf Clubs that Ensures Real-time Health and Safety Compliance Requirements

Obbi Solutions LTD (Obbi) is a UK SME operating in the Golf Health & Safety sector with a core project team of Gareth Macklin, Chris McAtackney and Malcolm Vincent. For many golf clubs, implementing, managing and documenting H&S legislation to demonstrate compliance is difficult due to legislative complexities, resourcing issues or improper management strategies. This leaves staff and golfers at risk of harm or injury and clubs liable for hefty injury/accident claims of up to £397K. Obbi's solution is an integrated compliance dashboard and compliance engine that offers real-time integration of safety, compliance and quality data for golf clubs, presented in a way that is meaningful and accessible to users.